CATEVNA

Increasing the speed of uptake of electric vehicles is crucial to meeting net-zero goals(Gov2023). Overcoming data sharing issues would help to alleviate key barriers to uptake and improve infrastructure planning. The fleet and leasing markets collect significant amounts of telematics data, but the ability to maximise the value of it is limited by an inability to make it available to third-party solution providers. Transport Systems Catapult(2023) estimate economic loss caused by data sharing issues in the UK transport market is £43.4bn/year. If CATEVNA unlocks 1% of lost productivity and 3% insurance costs by overcoming privacy and security issues, it will unlock over £400m of revenue.

A major issue keeping vehicle leasing prices higher is the lack of available data on vehicle condition and performance through its lifetime(Krishna 2021). Leasing costs could be reduced if it was easier to make key data available outside the organisation to companies who can complete these assessments.

While telematics in vehicles gather much of the required data, lease/fleet companies are unable to make the data available due to a range of issues. These typically fall into three main categories:

1. Commercial sensitivity of location data of vehicles
2. Privacy issues of employees/private lease clients, centred on tracking their movements, driving style and in-vehicle activity.
3. Limited control mechanisms for data sharing permission, particularly with telematics-based solution, often resulting in an 'all or nothing' consent option which introduces significant barriers to sharing.

These barriers prevent independent assessments which could transform the market.

CATEVNA seeks to overcome these barriers by creating a platform to collect relevant data which is not currently accessible to third parties. This data is then codified and processed to translate the anonymised data to useful data for a specific application. This means sensitive data is never shared outside the company, but the required outputs can still be obtained to enable the health check to take place.

Outputs:

\*Feasibility study which details the market needs, business case, legal/regulatory issues and potential technical solutions to roadmap a demonstrator project

\*Proof of concept test solution to validate the technology principles will achieve the intended goals